Integrability and AdS/CFT correspondence.

String theory is a very serious candidate for the theory of quantum gravity since it appears to consistently combine quantum mechanics and gravity. Moreover it is commonly believed that progress in string theory will provide a better understanding of the early stages of the universe, black holes and the dark matter. Recently it was discovered that certain string theories posses dual description in terms of ordinary gauge theories. This offers a unique possibility to study the latter non-perturbatively with methods of string theory. The AdS/CFT correspondence, which conjectures that string theory on AdS5xS5 target space is dual to supersymmetric Yang-Mills theory with N=4 supersymmetry, is a well-known example of such duality. It may serve as a toy model for understanding the precise status of string/gauge theory dualities and ultimately help to construct the string theory dual to QCD. If one were to find the string theory dual to QCD, one could hope to quantitatively describe, for the first time, the physics of highly dense objects such as neutron stars, etc. Therefore investigation and tests of AdS/CFT correspondence are of great importance. In the so called planar limit there is much evidence that both sides of AdS/CFT become integrable. This should allow to write down the exact spectral equations which, according to AdS/CFT, should describe both string and gauge theory sides of the correspondence. Recently such equations, subjected to asymptoticity, have been proposed and some tests of their validity have successfully been performed. I plan to extensively study other possible tests of these equations focusing, at the same time, on extending these equations beyond the asymptotic region and thus to furnish further evidence in favor of string/gauge dualities.